Local universes tests of the cosmological paradigm

Simulations of the local universe using, for example, both cold and warm dark matter will
be analysed to extract well quantified statistics that characterize the key observable difference between the models that can be probed with future galaxy surveys such as DESI.